Nigeria Creative Economy Catalyst

Nigeria's economic recession is worsened by oil prices slump. With 180m population, 60% youth demography, high poverty, and 35% unemployment rate, urgent interventions are necessary. But the creative industry is a viable non-oil sector that can lead to the diversification of Nigeria's economy.

Stephen Budd Music Management, Afrinolly Creative Hub and Henley Business School partnered to create The Nigeria Creative Industry Catalyst. This innovative platform integrates EDUCATION+INCUBATION + ACCELERATION+MARKET-NEXUS in the music industry.

The objective is to develop a digital-driven ecosystem that leverages the full value chain of the Music Industry, within a "Creative Village" to generate a sustainable contribution to GDP, driven by the combined effect of the global music market growth and huge demand for Nigerian music.

Our partnership with MTN Nigeria for **annual $1m sponsored** MTN "Yello Star" Music Reality Show provides us access to thousands of music talents (in the value chain) per year, including those from both urban and rural geographic zones, driven by social-inclusion and gender-balance: [https://www.mtnonline.com/yellostar/][0].

The Nigeria Creative Industry Catalyst will annually transform 2,000 trainees to successful creative entrepreneurs and thereafter connect them to global market nexus to eventually generate up to 5% of GDP over the next 10 years.

[0]: https://www.mtnonline.com/yellostar/